University of Durham And Network Mapping Limited

To develop and introduce modelling using electromechanical, geospatial and meteorological data to underpin the development of a web-based risk assessment tool for electrical transmission networks in the UK and overseas.